Additive manufacturing of smart structures

Additive Manufacturing provides design freedom and enables the manufacturing of complex shapes that can't be made by any other traditional manufacturing technologies. This project will focus on utilising additive manufacturing to fabricate smart structures for biomedical applications. The work will include process optimisation, microstructure analysis and mechanical properties development.